Additive Computer Aided Design (ADD-CAD)

The use of additive manufactured (AM) components is increasing rapidly throughout key global
industries. Many industrial applications for Additive Manufacturing have been developed over
the last five years or so. Industries such as aerospace, automotive and medical are embracing
the advantages of AM and implementing the technology successfully. AM projected value,
including products and services, is valued at £5 billion in 2015 are forecasted to be £13 billion
by 2021. Despite the huge potential that additive manufacturing offers, it is currently limited
due to inaccuracy in manufacturing of parts,varying shape and different materials. Slow
processing time and cost of post processing hinders the wider adoption of Additive
Manufacturing for various industrial sectors including aviation. ADD-CAD will offer a
software/Add-on solution for laser blown deposition additive manufacturing that will ultimately
improve the design accuracy by 90% and will reduce the post machining and processing time
and will help to prevent material waste, save up to 8% on materials costs, energy use and
carbon emissions, preventing product recalls for manufacturers, facilitating market growth and
generate new AM manufacturing sector jobs. ADD-CAD will be created through a powerful
supply chain of 1 key AM systems and service provider SME, 2 innovative product manufacturer
SMEs and 2 research organisations.